MAPS: bringing MaintainAbility, boosting Productivity and Scaling Capacity for chemical free plasma seed health enhancement systems

Cold plasma has great potential to revolutionise agriculture, boosting crop yields while reducing the need for chemicals. Zayndu is an early leader in the field, with unique, patented technology that reduces pathogen load (without artificial chemicals) and on 100 varieties across 40+ species trialled, increases crop yield by around 20%.

The initial target market is Indoor Growing; forecast to reach $157B/year this decade. A 20% uplift in crop yield represents a $31B opportunity to improve food production.

Early reactions from growers are enthusiastic, with major growers worldwide in paid trials/purchases. Every engagement is progressing, demonstrating the strength of the technology which shows promise for creating a world-beating industry based in the UK's East Midlands.

This project uses customer feedback to enhance the core technologies the products draw on; ranging from improvements in maintainability (reducing the need for service visits), productivity (shortening the processing times and reducing the maintenance/cleaning required between uses) and increasing capacity for larger growers.

The project draws on existing electronic, mechanical, biology, agronomy, software and physics skills of our team, while bringing in our first AI development - bringing additional skills and capability into the business. It provides a significant benefit to the business's ability to scale into a world leader.